Development of Secure, Virtual Desktop access to CAD/CAM software for Dental clinics and Dental labs.

Techceram Ltd is a distributor for both subtractive and additive hardware and software. It has become apparent that sales of digital hardware and associated software into clinical environments may potentially not be "stable" or "secure", unless the digital infrastructure is sound. The vision is to provide a managed, secure service to end-user clinics and labs, to set up secure networks and email addresses, through which an innovative HCI cloud-based solution for CAD/CAM software can be provided, which also replaces the need to invest in and continually update high spec computer hardware.